Here Comes Everyone

A secure end to end payment service using finger vein technology to take cashless payments to a new level. All payments will be made through a secure gateways for B2B, B2C & personal data transactions. Payment options can use a closed loop service that provides an alternative to EMV.